Solarbox

This is a new and radical design in solar hot water design. It will allow listed and conservation areas to gain access to free energy.
The flexibility of the design will help to eliminate fuel poverty, prevent death from hypothermia, help the developing world to develop both in a domestic setting and through tourism.